Combining c-MET inhibition with PARP inhibition in chemo-resistant HGSOC to overcome resistance

PARP inhibitors (PARPi) are standard-of-care maintenance treatments post-chemotherapy for high grade serous ovarian cancer (HGSOC). However, PARPi sensitivity is restricted to chemotherapy-sensitive tumours and a significant proportion of patients display PARPi resistance. Based on preliminary results, we hypothesize that combining c-MET and PARP inhibition will revert PARP resistance and could also enhance PARPi sensitivity in chemotherapy-resistant HGSOC. We will investigate c-MET-PARP co-inhibition in vitro (in survival and invasion assays) and in vivo in novel accurate HGSOC models. We will measure the HGF/c-METpathway in patient samples to guide the selection of patients to receive this treatment.